Nonlocal Transport Models In Mathematical Biology

Diffusion has been a common and successful framework for representing movement in models in biology. For example, Turing's theory of pattern formation through reaction-diffusion is a significant basis for much of the work explaining the self-organisation of the structures that make up biological organisms. Similarly, the Fisher-KPP equation has been instrumental in studying invasion, in contexts ranging from wound healing on skin to the spread of pest plants across countries. That said, the movement of cells in developmental biology and animals in ecology is unsurprisingly often more complex than simple diffusion. In this project, we aim to explore movement caused by long-ranged or 'nonlocal' interactions, which is often more biologically realistic than 'local' difffusion.
In many contexts, nonlocal interactions are essential for self-organisation and pattern formation. For example, pigment cells on zebrafish skin can extend protrusions to interact and then move towards other pigment cells that are far away, leading to the formation of stripes. In ecology, animals can interact across a landscape through smell, leading to the formation of territories. There is a growing field in mathematical biology and mathematical ecology studying models that incorporate such nonlocal effects. Some of the many unanswered questions include: how does the number of spatial dimensions effect pattern formation in these systems? What happens when nonlocal interactions can cause animals or cells to rotate? What happens when animals and cells can proliferate and die in these models? How does long-ranged seed dispersal effect invasion of pest plants? Answering these questions will require new developments within mathematical analysis and numerical analysis.
This cross-disciplinary project falls within the EPSRC's broad mathematical sciences theme, with research areas covering mathematical biology, non-linear systems, continuum mechanics, numerical analysis, and mathematical analysis.